Digital Theatre for Performers in Isolation

Bringing theatre into peoples homes has never been so important, but theatre companies and communities can't get together to create productions as we know them. However, by using technology, we can bring groups together to continue to create pieces of theatre, music and performance whilst in isolation.

The aim of this project is to build a platform which allows anyone, but particularly community theatre groups and choirs, to easily navigate through technology to create sharable content from their favourite shows and composers. It is designed so that anyone can use it, with a selection of pre-configured music available.

Whilst it has applications for the professional theatre industry, it is targetting the amateur dramatics and community theatre industry who provide social interaction and a sense of community as well as giving people access to the arts. Without it, many people are lacking a hobby and vocation that provided them with a place to socialise and entertain themselves and others.

Saving the professional theatre industry also requires saving the amateur and community theatres who will introduce the next generation of performers, artists and technicians and audiences.

They are assigned scenes to sing or act, then follow the backing track and the words on the screen and record themselves performing it whilst wearing headphones. This is then merged with other performances and combined into a single piece of theatre which an audience at home can watch either through the same platform or through social media. Directors have review and approve options along with group commenting to develop someones performance.

It allows small theatre groups to produce for a global audience, using social media to share their work with the world.

The content created by communities across the world will entertain people who don't wish to perform but are self-isolating and in need of social interaction. With collaboration from professional theatre producers, you can choose to sing songs from your favourite musicals, with the potential of sharing the platform with a special guest star or celebrity who has uploaded their own video.

Professionals can offer support and advice to performers in training and agents can spot new talent showing off their performance skills.

Whilst the early product will have a limited feature set, the longer life of this project will open up an enriched user experience including monetisation options that can allow theatre and music producers to license their music and advertise their productions

Extension

The app, Break A Leg, will be released commercially with a payment system to sustain future growth and development. The project aims to test the market further than in the original application by responding to the new political and social situations. These are; improving diversity and access by researching users musical preferences whilst engaging with communities to discover their technical needs, more choral music to engage with a less well tested community of users as well as building greater traction from the apps core audience of musical theatre users in amateur dramatics by building more user testing opportunities to collect feedback on app development.
The project will do this by upgrading features in the existing app that were out of scope originally, creating content ourselves to publish as finished productions to build the sites presence with audiences and following up with users for market analysis.